Sensor Array for Terahertz Imaging in Non-destructive test (SATIN)

The proposed project seeks to demonstrate the feasibility of manufacturing pulsed emitter/detector arrays for true broadband 3D terahertz imaging. Typically, current pulsed terahertz systems create images by raster-scanning a point source. Whilst this is acceptable to establish the potential of terahertz in providing the necessary materials characterisation, current throughput falls short of requirements for industrial quality assurance and process monitoring. Pulsed terahertz arrays are therefore seen as an enabling technology for this lucrative, high volume markets.